University of Durham and MoreLife (UK) Limited KTP 22_23 R2

To design, develop and implement innovative methods for delivering real-time personalised weight management interventions, via an accessible digital platform.